Understanding the molecular mechanisms that result in influenza virus pandemics

The UK has recently seen an unprecedented number of "bird flu" cases, caused by influenza A virus (IAV), resulting in millions of culled birds. Beyond the environmental and economic burden, this also increases the likelihood of pandemic strains arising in humans. Strikingly, the molecular mechanisms driving novel IAV outbreaks are unknown. This project aims to set up a polarised cell system to unravel the molecular details of these mechanisms.

1. Context
The genome of IAV consists of 8 different viral RNA molecules (vRNAs). To generate infectious virions, these vRNAs travel from the nucleus, where they are produced, to the plasma membrane. During this transport, the 8 distinct vRNAs must come together to generate infectious virions. When co-infection between two different IAV strains occur, differing combinations of vRNAs from the parent viruses can be produced, potentially generating progeny viruses with altered properties. This genetic reassortment can result in IAV pandemics with potentially devastating consequences.
However, little is known regarding the 8 vRNAs transport, the key stage responsible for producing pandemic viruses. The current model proposes that the cellular protein Rab11 facilitates trafficking of ER-derived vesicles coated in multiple vRNAs, which provide a platform for the bundling of the 8 vRNAs during transit. However, research has been performed in non-polarised cells, which differ significantly from polarised epithelial cells, the type of cells found in the airway and which IAV infects. For example, the polarity of microtubules is reversed in both cell types. Therefore, it is possible that everything we know about IAV transport and bundling is incorrect.

2. Aims and objectives. We will unravel the molecular mechanism of IAV vRNA transport and bundling in IAV-infected polarised cells by focusing on:

Aim 1: Develop a polarised epithelial cell system amenable to IAV infection and microscopy imaging. We will culture epithelial cells know to polarise well in culture, using transwell dishes or 3D-dextran beads (different approaches provide built-in contingency). We will confirm polarisation using confocal microscopy (using cellular markers for polarisation) and electron microscopy (EM) of sections of resin-embedded cells. IAV infection of polarised cells will be assessed by confocal microscopy, staining for viral components.

Aim 2: Uncover the molecular mechanisms of vRNA transport and bundling within polarised cells. We will investigate vRNA transport and ER remodelling within IAV-infected polarised epithelial cells, using advanced light microscopy (LM) approaches (e.g. lattice light sheet). We will colocalise GFP from a GFP-labelled IAV virus with different cellular markers (e.g. ER, Rab11, microtubules). This will allow us to determine to what extent the current IAV vRNA transport model is applicable to polarised cells, and therefore to infection in animals and humans.

Aim 3: Visualise IAV-infected polarised cells at molecular resolution. We will visualise the vRNA transport process in near-to-native conditions using cryo-EM approaches. This will allow us to translate the findings from aim 2 to the molecular level. We will employ either high-pressure freezing of cell monolayers combined with cryo-ultramicrotomy, or cryo-focused ion beam. Both approaches result in a thin section that can be imaged by cryo-electron tomography to generate 3D reconstructions of IAV-infected polarised cells.